RESOURCE

Recycleye has developed a low-cost, AI-powered system replicating the power of human vision. Recycleye Vision uses advanced machine-learning algorithms to provide automatic, image-based detection of individual items in co-mingled waste streams, at a material, object and even brand level. It leverages a cutting-edge synthetic data generation pipeline, and Recycleye's own WasteNet - the world's largest visual database of labelled waste items, with 2,453,284 images across 28 material classes. Recycleye Vision identifies waste to levels of purity/granularity currently unattainable (>95% accuracy) and can be combined with low-cost robotics (Recycleye Robotics) to create an automated waste sorting solution, ensuring that waste facilities’ can reduce their OPEX and ensure that their output materials consistently meet reprocessor specifications (thus increasing the economic case to recycle).